Transforming a Successful, High-Growth EdTech App Into a Commercial B2B Product for Professional Qualifications

Adapt, a ML-powered study planning app for GCSE and A-Level students, launched in January 2020 to great acclaim in the UK Secondary School market. Upon launch, the company shot to Number 1 on the Education App Store and won numerous accolades: CVC's Young Innovator of the Year Award 2019, Apple's Today Page "Ones to Watch" 2020 and London Tech Week's Elevating Founders Europe Competition 2021\. To date, Adapt's EdTech product has acquired over 300,000 active users in 5,000 schools globally, and continues to grow by 1000-2000 students per day.

Adapt's EdTech product is a revision timetable app, driven by teacher expertise and built with students, which makes a perfect revision plan in under a minute and then continually adapts it to ensure it's always up to date. In 2021, Adapt released Adapt for Schools, a dynamic data platform which displays the progress of an entire school community on every area of the curriculum, allowing leaders to see instantly which subjects, year groups and classes need the most support.

Adapt is now seeking to diversify its offering by "adapting" its tried and tested tech for the Professional Qualifications market, something which has never been done before. Rather than provide courses of study based on GCSE and A-Level exams, Adapt's Professional Qualifications app will provide courses of study on Accounting, Law and any other desired CPD courses. Each course will be tailored to specific companies which require ongoing Professional Qualifications, and those companies will also have access to a matching dynamic data platform for their business, showing them in real time where their trainees are confident and where they are struggling.

This will allow companies to monitor much more successfully the progress of young lawyers in training contracts, young accountants studying for ACA/ACCA exams and young bankers completing FCA training and exams. This will reduce their failure rate and ensure more trainees successfully graduate into companies, reducing wasted spending on unsuccessful trainees and training programmes.